DEVELOPMENT FEASIBILITY OF A NOVEL SUPERIOR HER2-SPECIFIC TARGETED DRUG CONJUGATE FOR CANCER THERAPY

F-star is an oncology-focused biopharmaceutical company and is applying its Modular Antibody Technology to the development of a pipeline of bispecific antibody products. F-star's modular approach is based on introducing an antigen binding site into the Fc fragment of an antibody. The resulting Fcabs can be used to rapidly generate a bispecific from any antibody. The relatively long serum half-life and potential for improved tissue penetration of these Fcabs suggests that they will be particularly well suited to an antibody drug conjugate (ADC) approach. F-star has generated an Fcab which binds potently to Her2 and has demonstrated promising efficacy in mouse xenograft models. In this project F-star will conjugate a cytotoxin to its anti-Her2 Fcab and evaluate the resulting antibody drug conjugate alongside current standard of care treatments in mouse xenograft models.